STRAT-MSB - Quantifying the Role of Stratospheric Mean State Bias on Representations of Climate

The proposed work will seek to quantify the role of stratospheric mean state bias in driving inter-model spread in stratospheric and
tropospheric sensitivity to temperature perturbations in the lower stratosphere. Previous literature has highlighted major
inadequacies in the ability of global circulation models to capture processes in the upper troposphere and lower stratosphere,
including the transport of water vapor into the stratosphere. This has major implications for the radiative budget of the entire
atmosphere and feeds back on stratospheric circulation and tropospheric dynamical variability. This project will leverage the outputs
of a novel model inter-comparison project in which a temperature tendency has been fixed in the lower stratosphere of five state of
the art climate models. Early results indicate that in spite of an equivalent perturbation, each model exhibits unique thermal
responses which result in differing surface climate responses. Motivated by these findings, this project will extend analysis to
characterize both the stratospheric and tropospheric inter-model differences, including changes to water vapor transport and the
overturning circulation. The source of these differences will be explored using a novel idealized stratospheric model to identify what
fraction of the response may be attributed to a model's stratospheric mean state. Results will be constrained by observations of the
stratospheric profile. Outcomes of this work will guide model development by quantifying the importance of mean state bias as
compared to process level parameterizations, or numerical methods. Understanding sources of uncertainty in model behavior
enables improved interpretation of current future warming projections with implications for national and global scale adaptation and
mitigation planning.